emergeination design

emergeination is an innovative platform for emerging artists to promote and sell their products and services worldwide. The platform ensures that all emerging musicians, singers, dancers, artists, film directors and fashion designers are able to maintain financial and creative control over their careers, something which is proving difficult in today’s industry.emergeination’s innovative technology creates a micro niche platform by combining features found in 3 major online platforms:Social Media features: artists can connect to industry professionals , grow new audiences and gain even greater exposureE-commerce features: sell digital & physical products directly from seller to customer. Promotion features: artists digital and physical sales are recorded in the EM charts and they recieve promotion and marketing support to grow their creative business. These 3 major online platforms meet a need for the general public individually. However, do not cater directly for the needs of the emerging artist. emergeinatio...